OPTIMISED CHARACTERISATION OF DEEP BRAIN OSCILLATORY DYNAMICS IN HEALTH & DISEASE, USING NOVEL ACQUISITION/ANALYSIS OF SIMULTANEOUS MEG AND EEG

The aim of this project is to better localise sources of oscillatory activity within the brain by developing and applying novel methods to combine concurrent MEG and EEG (MEEG). In particular, the combination of EEG with MEG will allow more sensitive characterisation of deeper brain structures such as the amygdala and medial temporal lobe - structures that are difficult to measure from with MEG alone. In this project I first will develop methods based on work from my previous Masters course in Physics at Nottingham. I will then demonstrate the application of these optimised methods in cognitive paradigms such as MEEG localisation of emotional responses in the amygdala to, for example, face stimuli. The methods will also be used to better characterise deep activity, such as hippocampal theta oscillations in spatial memory paradigms, in mesial temporal lobe epilepsy patients.